University of Aberdeen and Resolute Energy Solutions Limited KTP 24_25 R3

To further develop self-healing cement-based functional materials with a level of flexibility for various applications including well abandonment and carbon capture. To deliver new products and embed innovative methodologies and key skills for improving the long-term sealing ability of solid barriers using flexible, expanding polymers.